British Muslim Communities' Engagement with Theatre

The project will investigate the ways in which the British Muslim community has engaged with theatre, as artists, as audience members, and as a public over the past several decades and in the present. It is being conducted in collaboration with Khayaal Theatre Company, Britain's leading theatre company serving the Muslim community. The research will benefit from unparalleled and unprecedented access to use of Khayaal's extensive archives, its network of collaborators and stakeholders, and its rehearsal and development process. The research aims of this project are:

To develop a better understanding of the ways in which British Muslims have made use of theatre, the patterns of cultural consumption and engagement that have shaped that use, and the values it holds for that community.
To map out the pathways through which British Muslims have developed their engagement with theatre over time, as spectators, artists, critics, and as a public, and to better understand the social and cultural forces that have made these pathways possible.
To identify ways in which the British theatrical field can further develop its relationships with the Muslim community.
To offer patrons and public officials tools to understand how faith groups engage with theatre in ways that may resist common assumptions of artistic secularism.
I plan to research, interview and audit Khayaal's catalogue of work and achievements, as well as other similar arts organisations and companies nationwide. I will also research, interview and audit a cross-section of Muslim communities nationwide from both arts participators and non. I will also research social, cultural, economic, calendar and regional factors that may affect the outcomes. I will set up a number of Muslim community outreach hubs based with regional theatre companies that have a track record of creating work about the Muslim experience or are Muslim theatre makers.